Teeside University amd Mech-Tool engineering limited

To embed a multi-dimensional integrated process model that supports the maufacturing of customised products and services at lower total cost and shorter delivery times.